The transformation of galaxies in the distant Universe

The ultimate aim of this research is to understand the formation and evolution of galaxies in the Universe. In particular, in this project we will focus on understanding why many massive galaxies dramatically switched off their star formation around 10 billion years ago.